Newcastle University and Byker Community Trust Limited

To develop a customer engagement and change management capability to facilitate an improved product offering to further the appeal of the product.